Characterising the Evolution of Molten-Salt Solid Interfaces in Supported Membranes for Carbon Dioxide Separation

The overall aim of this PhD is to investigate and characterise the evolution of molten-salt solid interfaces with different compositions, under a variety of operating conditions. This will encompass characterisation of the molten and solid components of supported molten-salt devices (sorbents, membranes) and testing of new membrane structures under realistic gas separation conditions.

Objective 1: Wetting Characterisation

Objective 2: Solid Support Characterisation

Objective 3: Molten Salt Characterisation

Objective 4: Investigation and Optimisation of Membrane Structures

Objective 5: New Membrane Design for Total Pressure Differences